UNESCO Chair PhD - Hastening the development of next generation solar to transform energy access.

Existing photovoltaics are not designed with the developing world in mind, often leading to failures and the generation of hazardous waste. Printable photovoltaic (PV) technologies are well-positioned to make a significant contribution to the global net-zero challenge, particularly those based on organic and perovskite materials. These can be manufactured at low cost as lightweight, flexible, and semi-transparent products, making them suitable for a range of applications where traditional silicon-based products are less effective (e.g., building-integrated PV, mobile-integrated PV, agrivoltaics). This project focuses on designing for a circular economy by developing processes for the re-use and recycling of key materials into second-generation products, ensuring minimal waste and environmental impact. It will also identify barriers to the deployment of PV technologies in Africa, working closely with communities and stakeholders to address technical, economic, and policy challenges. To accelerate the adoption of printable-perovskite PV technologies, the project will prioritize the development of low-cost testing capabilities tailored to local conditions, enabling the evaluation of PV performance and reliability in real-world settings. Furthermore, engagement and deployment activities will support community involvement and the identification of practical applications, ensuring that the technologies meet local needs and constraints. The project will also deliver targeted training programs to build capacity among researchers, technicians, and end-users, fostering local expertise and empowering communities to sustainably integrate these technologies into their energy landscapes.